NetFLOX360 – Bridging Poultry Farm Data with Factory Insights using Artificial Intelligence for Sustainable Growth

Today, the poultry supply-chain is segmented, and the vast majority of data collected around the production process is heavily siloed. Input providers on one end and processing plants on the other rely on automation and analytics, but the data is kept within each company. At the same time, growing sheds are largely data-dark, with limited data being collected or processed. As a result, the industry is plagued with high variability in welfare, production and mortality; alongside inconsistent utilisation at factories. This project aims to address these pain points for a sector facing significant threats, including low-cost/welfare poultry exports from the US and Latin America.

Our vision is to revolutionise the entire poultry production process by deploying our unified data platform with some of the world's largest integrators. The end goals are large-scale improvements in efficiency, animal welfare, and cost control.